Innovative Methods To Deliver Community Mediation Services

Development of a system to help companies and communities grow by jointly addressing creative and social challenges using innovation and mediation.